Urban Densification in South Africa and Ethiopia

Exploring the impact of relocation to high density, state-provisioned/ subsidized housing on the livelihoods and domestic lives of women in ordinary cities of South Africa and Ethiopia.